University of Bradford and Incommunities Group Limited

To embed bespoke decision support tools and techniques for sustainable, affordable social houses, which optimise process, supply chain engagement, customer satisfaction and deliver sectorial cultural change.